Development of instrumentation for dynamic tissue monitoring during robotic surgery

This is a PhD research project in Physics. The growing application of micro-mechanics brought about by advanced manufacturing techniques has raised the possibility of sensing and actuation at a microscale. There is huge scope and opportunity for precision control of displacement and/or force in biomedical and surgical applications, including neuro/cardiovascular surgery, deep tissue sampling and micro-robotic manipulation. To empower the manufacturing processes with the capability of actuator and mechanism design, structural design and optimisation methods are pivotal to achieving non-intuitive designs or those with highly complex geometric and manufacturing constraints. This PhD project will explore the prospect for additional sensing modality for robotic surgery probes. It is envisaged that this will explore the use of fibre optics in the sensing of deformable, internal bio-structures or other material interface. For example, a moving object or a 'beating' internal body part, or tissue that is being deformed during investigation or surgery. This has the prospect of sensing the dynamic behaviour of the region under investigation and use that information to provide additional insight to clinicians regarding the region of interest. This research is likely to involve fibre system development and novel senor head fabrication which could include novel laser-based manufacturing such as subtractive and additive manufacturing.